Remote Things - A Remote and Rural IoT Service Provider

"Remote Things", is an Internet of Things (IoT) platform targeted towards rural use cases that is able to operate with reduced infrastructure requirements and has advanced features operating at the edge of the network in the rural environment.

Whilst recent UK Government initiatives have given the big 4 mobile operators a target of 95% of data coverage by 2025 which will enable IoT technology in a number of rural locations, there will still be some specific rural areas who will be left behind due to it being commercially or technically infeasible to install 4/5G, increasing the digital divide and impacting on rural industries. We propose to mitigate this with a license free, low cost LPWAN based technology LoRaWAN operating over a bespoke designed software platform with features that make it specifically compatible for rural use where underlying infrastructure such as power and broadband/fiber are not available. This will enable IoT technology for use in a number of applications such as environmental sensing, livestock monitoring and security. Lack of rural communications infrastructure is not a problem specific to the UK. It is believed that development of this platform will provide follow-on international opportunities that will help the UK lead the world.